OBSERVATION OF ECOSYSTEM CHANGES FOR ACTION (OBSGESSION)

The objective and key ambition of OBSGESSION is to monitor and predict biodiversity change and its direct and indirect drivers in terrestrial and freshwater ecosystems through the integration of state-of-the-art multi-sensor Earth Observation (EO) data, innovative in situ (including citizen science) data, and products, together with next-generation ecological models that account for uncertainty. This aim goes well beyond the current state-of-the-art in combining the various data sources, modern modelling and uncertainty estimation. The methodological principles include firm anchoring into science and policy needs, true interdisciplinarity between terrestrial and freshwater as well as EO and ecosystem modelling disciplines, and FAIR and open science practices, including sharing of research outputs with both the scientific community and the civil society, to study how biodiversity across terrestrial and freshwater domains is changing and the processes and needed innovations leading to efficient science-based solutions towards observation of ecosystem changes for action.